University of Bristol and JBA Risk Management Limited KTP 21_22 R5

To embed uncertainty and sensitivity analysis functionalities into the Global Flood Modelling capabilities. The new features will allow clients to produce more robust projections of flood impacts and manage risks more effectively given model and data uncertainty.